Existence and regularity questions in the Calculus of Variations

Many problems arising from Geometry and Physics can be formulated in terms of variational principles. One such instance is a variant of the so-called Skyrme problem formulated by Esteban (1990). In this model, one studies minimisers of an energy functional, which takes the form of the Dirichlet energy with an additional fourth order non-linear term involving first order derivatives, subject to constraints on the minimising maps. In particular, the minimising maps are required to map into the three-dimensional unit sphere, and it is also required that a certain quantity is integer valued; for smooth maps this quantity is precisely its degree. From a physical standpoint, minimisers of this functional relate to stable configurations of a field of mesons.

Rivière (1998) has reformulated the Skyrme problem as a variational problem for differential forms with non-linear constraints. Such minimisation problems involving differential forms have been studied in general settings by Bandyopadhyay et. al (2015). Problems of existence and regularity in the setting of differential forms are also more subtle than the classical theory. For instance, as shown by Sil (2019), in the case when the integrand depends explicitly on the differential form w, convexity of the integrand is not sufficient for general existence theorems. However, if this dependence is linear, then one can recover existence theorems for quasiconvex functionals similar to the classical theory.

We intend to develop the existence and regularity theory for variational problems on Sobolev spaces of differential forms that are constrained, as for example in the Skyrme problem. We aim to use difference-quotient methods developed by Kristensen and Mingione (2006) to tackle questions concerning regularity. We also aim to use techniques for studying Sobolev maps between manifolds from recent papers by Detaille (2024) and Van Schaftingen (2024). This project falls within the EPSRC Mathematical Analysis research area.